Battery Management Test

Dukosi Limited is developing a fully distributed battery management system development platform based on its proprietary technology. Expert support in designing and executing an appropriately rigorous test strategy will ensure its technology meets the needs of the electric vehicle industry.